Evaluating changes in Holocene and Anthropocene biodiversity and healthiness of English Peatlands

The Natural England Long Term Monitoring Network (LTMN) aims to track environmental change, and understand the causes of change, across a range of habitats. LTMN data is used by Defra, and aims to produce evidence beneficial to a breadth of Natural England work, Defra policy, and the wider conservation community. To this end comprehensive ongoing data collection on a suite of 37 nature reserves across England has been carried out since 2009, including vegetation, soil chemistry, mesofauna and microbes, and air quality. A major challenge identified by the project, however, is a poor understanding of the historical context and likely future development of the environment at each reserve, in particular the response of peatland habitats to future climatic change. Key questions are (1) over what timescales were current environmental conditions emplaced, and is there evidence for a significant change in biodiversity?; (2) do the peatlands (bog and fen) that are a common habitat represent healthy ecosystems or indicate a trend towards biogeochemical degradation?; (3) are predicted future changes in precipitation and temperature as a consequence of global warming likely to initiate significant changes in peatland hydrology and biogeochemistry, and biodiversity, and what mitigation options might be explored to manage the problem? These are critically important questions because peatlands and the landscapes in which they are situated are important for a range of ecosystem services including carbon sequestration, water holding capacity, biodiversity, and the health and wellbeing of people who visit the reserves. The peatlands are also important archives of environmental and climate change, and human interaction with the natural environment, and their loss would represent a significant reduction in our ability to understand Earth's history (our geoheritage).

In order to address the project questions, we will employ a mixed method approach at 2-3 key LTMN sites. Critically each site will have a peatland that has a record of the current biodiversity. Our objective is to expand the conclusions from new research at these sites to increase understanding of the effects of future climate change scenarios on England's peatland habitats more widely. To ascertain the historical development of the peatland and wider landscape (Q1), we will undertake a multi-proxy reconstruction of changing biodiversity utilising sub-fossil pollen grains and spores, sedimentary plant and animal DNA, and radiocarbon and Pb210 dating, extracted from sediment core samples. We will also investigate the relationship between changing biodiversity and (a) pollution by undertaking XRF ITRAX geochemistry and analysis of carbonaceous particulate matter, and (b) climate variability by comparing published palaeoclimate and meteorological records with the new data. To ascertain whether the selected peatlands represent healthy ecosystems (Q2), we will undertake a reconstruction of changing hydrological and biogeochemical conditions utilising measurements of testate amoebae, ash content, moisture and bulk density, C and N ratios, and multi-element chemistry by ICP-MS extracted from sediment core samples, and compared to present day surface data (vegetation, pH, Eh, DO). To consider the likely effects of future climate change scenarios (Q3), we will evaluate the above findings within the context of LTMN datasets to increase understanding around the likely effects of climate change and explore potential beneficial mitigation options for each key site. One of the key limitations is establishing the rate of change using methods such as radiocarbon dating. Hence we propose to employ Pb210 dating for the last 150 years to provide high temporal resolution over this critical period.